Revealing side-product catalysed degradation routes in the lithium-ion battery

Developing an understanding of electrolyte degradation in the lithium-ion battery through application of combined electrochemical and spectroscopic techniques.